Prediction of Thermoacoustic Instability in Hydrogen-Rich Combustors

"Thermoacoustic instability is caused by a two-way coupling between acoustics waves and unsteady combustion. It can occur in the combustors of gas turbines and leads to damaging high amplitude oscillations. The need to decarbonize energy generation is driving the transition to hydrogen as a fuel. However, hydrogen enrichment increases propensity to thermoacoustic instability. In order to design-out thermoacoustic instability, accurate and efficient methods for its computational prediction are needed. Multi-scale computations, which couple different treatments for the acoustic waves and the flame, are particularly efficient. The acoustic waves are captured using linear, wave-based models, while the flame unsteadiness is obtained using computational fluid dynamics in the form of large eddy simulations (LES). These coupled approaches have been applied with success to predict thermoacoustic instability in real combustors, but not as yet for hydrogen-rich combustors.

This PhD will work towards this in two key ways. Firstly, to deal with hydrogen's vastly different properties - its fast flame speed, low density, high diffusivity etc - compared to traditional fuels, the best flame simulation tools for thermoacoustic predictions will be investigated. Secondly, for the largest, most efficient gas turbines, combustion occurs in separate but linked "cans". New acoustic models will be developed for multiple cans interacting at their downstream end.

The project will combine mathematical modelling and flow simulations for hydrogen combustion, the latter using the OpenFOAM CFD package. Machine learning will be used to model the effect of hydrogen enrichment on the flame. The project will work towards fully computational prediction of thermoacoustic instability in an experimental hydrogen-rich lab combustor (at a collaborator's lab) which can operate in single-can, two-can and three-can modes."